Surgeon-Robot Adaptation in Shared Autonomy

The project aims at developing shared control systems to help surgeons during surgical procedures with the aim of improving performances. The robot will be enabled with a certain level of autonomy to effectlively interact with the human operator.